Sophos Game Engine

The project responds to a vital need: to equip today's young people with the skills to navigate life's complex ethical challenges. Young people grapple with diverse dilemmas amidst a barrage of conflicting messages from peers and social media. This project nurtures their decision-making abilities, offering a lifeline for making safe and impactful choices in an increasingly intricate world.

At its heart lies an innovative online platform designed to immerse and challenge young minds with real-life ethical dilemmas. It's more than just a game; it's a powerful blend of real-world scenarios, educational tools, gaming elements, and cutting-edge AI technology. This fusion aims to bridge the gap in ethical education, nurturing critical thinking, empathy, and responsible decision-making among users while learning from their responses to deliver a truly personalised experience.

Picture this: a landscape where users explore and learn, guided by immersive games and educational content inspired by real scenarios. Whether in the classroom or at home, this platform offers a unique approach to learning---one that's engaging, relevant, and profoundly impactful.

The expected outcome? A transformative innovation that not only sets the company apart in the edtech market but also elevates revenue and bolsters brand reputation. More significantly, it promises to sow the seeds of ethical awareness, inclusivity, and improved decision-making among young people, nurturing a society built on compassion and understanding.

This project isn't just about meeting the demands of an increasingly digital world; it's about addressing the critical gaps in today's educational landscape. Empowering users to grapple with real ethical dilemmas, it's a step toward shaping a society rooted in stronger values and ethical norms.

In a world where education sometimes falls short in meeting the complex needs of today's youth, this project is a beacon --a digital haven that responds to their challenges, fosters growth, and empowers them to navigate life's moral complexities with confidence.